AI based approaches multi-dimensional functional genomics

This project will advance the fundamental understanding of the functional genomics status and dynamic responses in cancer environments, with project opportunities including single cell and spatial functional genomes including transcriptome and epigenome analysis.

Project examples include
1. Exploring the spatial epigenomics of a 3D cellular models to understand the impact of pharmacological interventions on histone methylation (e.g. H3K4Me3, H3K9me2, H3K27me3). Epigenome profiling in response to interventions will be assessed at the cellular level using the Microscopic Imaging of Epigenetic Landscapes technique involving high content multi-parameter data acquisition and analysis to reconstruct high-resolution spatial epigenome models.

2. Single cell and spatial analysis of cancer functional genomes obtained using 10X Genomics platforms to generate data from immune cell complements (ATAC and RNA seq) or spatial analysis of tumour biopsies (10 X Visium, RNA seq) from gynaecological cancer patients.

Cell painting and/or data mining approaches developed in Swansea will be applied to overcome challenges for high content analysis including feature extraction and data analysis, and interpretation requiring the use of AI technologies (using Swansea's new ATOS supercomputing capability). The successful applicant will develop and implement AI based strategies for the high-content data generated from cellular models of tumour microenvironments/cancer patient samples using advanced and computationally expensive algorithms.

The successful applicant will join the Reproductive Biology and Gynaecology Oncology research group in Swansea's Medical School in collaboration with Prof Paul Rees in Swansea's College of Engineering.
The successful applicant will be involved in data acquisition and analysis and should have a degree in molecular biology or computer science or similar.